Understanding microbiology to combat malnutrition

Technical abstract
This deliverable is directly relevant to GCRF’s key challenge ‘Systems that deliver safe and nutritious food for all’. The current rise in the world population places greater pressure on food safety and security in LMICs, where there is high incidence of malnutrition, particularly in children. Globally, childhood undernutrition causes the death of ~5.6 million children each year. This project will deliver microbiological resources and genomic data to ultimately address the need to deliver sustainable, locally produced, fermented foods derived from locally grown agriculture products that will be safer and have an improved nutrient composition. It will also further the understanding of commensal strains which may have the capacity to function as probiotics to supplement poor diets. The approach is readily translated to other LIMCs where natural fermentation of agricultural products is widely practiced, and will assist local food industries to develop improved products, with a positive impact on the economy